The Imperial College of Science, Technology and Medicine and Steelo Limited

To develop and productionise a novel method of optimised steel fabrication, through additive manufacturing, for the construction industry.